Queen's University of Belfast and Cooneen Defence Limited KTP 23_24 R6

To create a circular value-chain management system for 'end-of-life' uniforms. The new capabilities developed and embedded will enable Cooneen to become a leader in the delivery of circular fabric solutions ensuring continued business growth.